DOOC: Drone Observation Of Clouds and their role in weather and climate

Clouds play a vital role in weather and climate by affecting precipitation and the Earth’s energy balance, but long-term observation of clouds is highly limited thanks to their challenging dynamic nature.
This project pioneers a groundbreaking drone-based method for cloud observation, enabling previously implausible long-term, in-situ cloud measurements. The approach overcomes key constraints of existing methods: poor representativeness of infrequent aircraft campaigns, limited accuracy of satellite retrievals, and loss of instrumentation with balloon launches. Combined with extensive modelling and a plethora of other observations, I will use the new dataset to elucidate how cloud properties affect our weather, and enhance our understanding of how clouds interact with radiation and climate.
Observations and weather forecasting are valuable to society. A recent World Bank / Met Office report estimated that an improved global weather observation network could bring benefits of over $5 billion annually. Meanwhile, long-term observations are key for identifying climate trends.
Drone technology is on the cusp of revolutionising atmospheric sciences through its flexibility and ease of scalability for use in observation networks. This fellowship will position me at the forefront of drone-based cloud measurement.
The approach I propose combines an existing miniaturised cloud microphysics instrument with a commercial drone, creating the first vertically profiling drone capable of routine cloud droplet measurements up to 2 km. With an 18-month observation period at the new University of Leeds Atmospheric Observatory, including an intensive 3-month campaign with additional instruments, my team will produce a first-of-its-kind dataset for atmospheric research.
I will achieve impact within the project lifetime by two key routes. Firstly, I will improve UK weather forecasting through using the Met Office numerical weather model in direct collaboration with their cloud microphysical lead. Secondly, drone measurement will be timed with overpasses from the new state-of-the-art satellite, EarthCARE, to produce a dataset at the forefront of cloud observation. I will use the dataset to work with international projects and provide a unique contribution to collaborative discoveries with the new satellite.
Now is the time for this fellowship. The application of drones for weather observation has gained sufficient momentum that the World Meteorological Organisation (WMO) is coordinating a demonstration campaign in 2024. Their aim is to evaluate the potential for drones to contribute to weather observation networks. Our UK-based industry partner, Menapia, is a key participant. WMO ambitions do not include cloud observation because there is no established technology capable of routine drone measurement of clouds. With the significant investment from this fellowship, I can fill this gap. And by establishing a drone capable of cloud droplet measurement, I can leverage the latest developments in the Met Office model which now simulates droplet number.
The fellowship would enable me to forge and strengthen relationships with both industry and academic partners and lead activities to achieve both innovation and research objectives. The fellowship would provide me with a tool that will help address major challenges in weather forecasting and climate projections and, with continued development, will remain relevant throughout my professional life. My expertise in atmospheric modelling, established collaboration with the UK Met Office, and extensive experience in climate science will be instrumental in realising the impact of my innovative observational approach and making breakthroughs beneficial to society.